cybersecurity13

At Davidson & Robertson Rural as a growing company we are concerned at our current information security control and processes may not be robust enough to protect our business and clients data from high level cyber attacks. If we are successful in our application we believe we can move forward in a strong position, protecting our data and working in a securer way than we currently are.